Design HOPES (Healthy Organisations in a Place-based Ecosystem, Scotland)

Design HOPES aims to be an internationally recognised centre of excellence that embeds best practice through collaborative design-led thinking and making to support a more sustainable and resilient health and social care system. In alignment with NHS Scotland's Climate and Sustainability Strategy, and UK Government Design for Life priorities, we will strengthen design as a strategic capability and create new opportunities for transformation across services, materials and places. We collaborate with NHS Scotland, the Scottish Government, patient and public representatives, health and social care partners, the third sector, academia and industry to support this change

Design HOPES brings together design-led interdisciplinary research and innovation to deliver a rich mix of tangible outcomes such as new products, services, and policies, as well as models for adoption and scale. We will create new "green' enterprises, contributing to a stronger place-based, national and international design ecosystem.

Our approach builds on co-creation, systems thinking and iterative making to address root causes, test ideas and develop evidence-based interventions. We create safe, collaborative spaces that values diverse perspectives, builds capability and champions user-led decision making. Design HOPES research aligns with the principles of responsible innovation, maximising existing assets for re-use, nurturing and developing these sustainably.

Building on Phase 1 learning, Design HOPES Phase 2 consolidates the seven thematic areas into three highly-focused Pillars. Phase 2 will deliver a wide range of measurable benefits aligned with national priorities for Net Zero, resource efficiency, health system resilience and improved patient and staff experience through design-led innovation.

Across all three Pillars we expect new partnerships, networks and leadership exemplifying increased trust and respect, and advanced prototypes focused on increased adoption of circular, sustainable innovative design solutions (i.e., product, service, strategy and policy) highlighting greater understanding and adoption of design-led green transition interventions.

More specifically, benefits across the three Pillars will include:

Pillar 1: People Empowered
Improved public awareness, increased resource efficiency, optimising hospital activities and emphasising efforts to reduce carbon footprint and NHS climate adaption through data-driven serious games (Flow).
Supporting sustainability adoption, decision making, behaviour change by equipping hospital staff with the knowledge, skills, and resources needed to implement sustainable practices (Green Ward Toolkit).
Widely accessible and transferable evidence-based toolkits and scalable digital resources for care efficiency and carbon metrics for downloads.

Pillar 2: Materials Reimagined
Reusable plant-based textile materials to reduce/ eliminate single-use disposable products (i.e., theatre caps and hospital scrubs).
Local supply chain benefits that will decrease transportation of raw materials and goods delivering supply chain resilience, clear environmental benefits and creating new 'green' jobs.
Cultural/ Organisational Benefits to NHS Scotland staff (i.e., greater comfort, improved communication and identification benefits) and patients (i.e., increased patient safety, human interaction, etc.).

Pillar 3: Place Regenerated
Improved health and wellbeing for NHS Scotland staff and patients.
Better place-based support for home care, patients returning from hospital, and doctors prescribing for those patients.
Design interventions for waste reduction within the NHS.

Building on Phase 1, we will extend co-designed, context relevant interventions across NHS Scotland. Design HOPES Phase 2 will generate social, cultural environmental and economic value, through a revised theory of change and assessed using a quadruple bottom line framework (Rodgers et al, 2024).